University of Northumbria at Newcastle and Corbridge Medical Group

To develop a new General Practice Service delivery model informed by data mining to predict population need and consequently redesign processes and workforce focus.